Platform Grant: Centre for Digital Music

Digital Music is a rapidly growing research area. Its research covers a range of disciplines, including computer science, information science, audio engineering, digital signal processing and musicology. The music industry is undergoing radical change from a physical to digital distribution model. Digital music downloads are above $1.1bn worldwide and rising rapidly; in the UK these grew over 350% in 2005. The internet and peer-to-peer (P2P) technologies have opened the possibility for new or small bands to release their music to a wide range of listeners, although the problem remains of how their listeners may find them and their music. Finally, it must be stated that music is not simply a commodity to be delivered to consumers, but is also a medium for creative expression and social interaction: people do not merely consume music but engage with it. The Centre for Digital Music (C4DM) at Queen Mary University of London is a world-leading multidisciplinary research group in this field of Music and Audio Technology. Our current research is focussed in two main areas: signal processing of digital music; and digital music performance and interaction. By early 2007 C4DM will have about 40 full-time members, including academic staff, research staff, research students and visitors.This Platform Grant will provide the Centre for Digital Music with background funding to allow us to further enhance our international research reputation, and to continue to be a major contributor to the UK research base in this area.This will be achieved through:* Retention of key research staff;* Retaining key graduating PhD students as named researchers;* An internship and outreach scheme;* Maximizing research impact & exploitation; and* Adventurous interdisciplinary projects.These will be in addition to the usual type of research projects, funded by EPSRC, EU and others, which we will continue through the duration of the Platform Grant and beyond.